Adaptive Resource Allocation for Vehicular Edge Computing Networks

Effective resource allocation in vehicular edge computing networks is useful for meeting the extensive service demands of road users, thereby improving traffic efficiency and reducing traffic accidents and exhaustion emissions. The highly dynamic and diverse nature of road environments, however, poses a challenge on the reliability and efficiency of resource allocation. To tackle this problem, this study will design and develop a reliable and adaptive resource allocation method for vehicular edge computing networks. First, a system framework that takes comprehensive road states into account will be designed to model the dynamic and diverse road environments. Building upon this framework, mathematical optimisation tools will then be developed to ensure effective and reliable vehicular resource allocation for various road users. Simulation experiments will be conducted to investigate and evaluate the performance of the proposed method for vehicular edge computing networks.